Breaking the chain - sustainable polymeric materials with plasma technology

Plastics are a cornerstone of society, yet plastic waste is an environmental tragedy. Each year 370 million metric tons of plastic are produced, 79% of which is used once and discarded. With global plastic production capacity set to double before 2040, there is an urgent and as yet unmet need to improve sustainability. Composite plastic materials, comprising of multiple layers of different polymers, are used ubiquitously across all sectors, yet they are extremely challenging to recycle. This studentship will explore a novel plasma-based approach to deposit thin functional coatings on polymeric films, creating a material that offers the benefits of a composite with the recyclability of a monolayered material. Success in this area would be transformative, vastly reducing the energy and material costs associated with plastic production and recycling. The project will be conducted in three phases, each having the capacity to deliver quality scientific outputs:

Phase (1) physical and chemical characterization of an atmospheric pressure plasma roll-to-roll polymer treatment system - Initially, the appointed student will be trained in the use of advanced optical diagnostic techniques to assess the physicochemical properties of low temperature plasma interacting with a moving polymeric film.

Phase (2) Linking polymer characteristics to plasma parameters - Understanding the complex link between plasma parameters and the resulting physical/chemical changes of the exposed polymer is vital for the development of advanced functional materials. The student will be trained in a host of advanced surface diagnostic techniques (e.g. Fourier Transform Infrared, Atomic Force Microscopy, X-ray photoelectron spectroscopy and Nuclear Magnetic Resonance) enabling the link between plasma parameters and the characteristics of exposed polymer materials to be understood.

Phase (3) Exploration and optimisation of novel plasma functionalised films with industry relevance - The understanding gained in phases 1 and 2 will be exploited to create a host of novel polymeric materials that offer the advantage of a multilayer composite material with the recyclability of a monolayered film.

Ultimately, the project will contribute towards the EPSRC strategic delivery plan. Phases one and two will explore the underpinning science behind plasma mediated polymerisation yielding new insight and world-class ideas at the intersection between physics, chemistry and engineering. Building on the knowledge gained, the activity will support the mission-inspired strategic goal of engineering net zero, through the creation of novel polymeric materials with significantly enhanced recyclability.